The application of the behaviour change technique taxonomy (BCTT) to parent-led language therapy intervention for children with a primary language del

The majority of children with speech, language and communication needs (SLCN) are identified before they are five years old. Early intervention by Speech and Language Therapists (SLTs) is crucial to limit the negative impact on future development and prospects. Parental involvement in this intervention is vital, but not all parents can easily engage in the process due to its complexity. Behaviour Change Techniques (BCT) and Video Enhanced Observation (VEO) are tools that are known to be effective when training professionals to implement interventions. The aim of this research is to discover which BCT are used by SLTs to implement parent-led interventions for young children with SLCN; if the outcome of parent-led interventions for young children with SLCN be improved by the use of BCTT combined with VEO; and if a group or individual mode of delivery most effective in teaching parents new skills. The research is in two phases. Phase 1: an observational study to assign BCTs to SLT parent-led interventions for young children with SLCN. Phase 2: a controlled experimental evaluation of BCTT combined with VEO in group and individual implemented parent-led intervention for young children with SLCN. Both group and individual intervention delivery will be studied with three parent-child dyads (n+36) in each of the following conditions: Control (no use of BCTT); Experimental use of BCTT; Experimental use of BCTT with VEO. Pre- and post- intervention measures will evaluate the parents' views of the intervention and the benefits to the child in terms of language development.